Light Choreographies

Light Choreographies aims to provide deep public engagement through the synthesis of robotics with optics and interactive systems. Thus demonstrating an innovative synthesis of Arts, technology and creative practices.